University of Southampton and Symetrica Security Limited

To transfer and embed a design capability for a coded-apeture imaging system for an innovative new gamma-camera system with high-spatial resolution, which will have advanced 3D imaging capability for the field of Nuclear Medicine